University of Central Lancashire and 1st Technologies Limited

To develop a unique integrated software suite of automatable tools to refurbish and repurpose used IT equipment more efficiently so increasing productivity, sales and reducing e-waste.